Smart Apiary AI: Revolutionizing Queen Rearing with Solar-Powered IoT and Predictive Analytics

Beekeeping is the backbone of pollination, biodiversity, and agricultural productivity, but queen bee rearing remains inefficient and unpredictable. The AI-powered mating nuc project redefines this critical process by merging IoT sensors, predictive AI, and solar power into an innovative, eco-friendly solution.

This cutting-edge system transforms queen rearing by delivering real-time insights into mating success. Predictive analytics reduce unnecessary inspections, lower labor costs, and optimize resource use. By enhancing the yield of healthy, productive queens, it boosts pollinator health and directly contributes to the productivity of pollination-dependent crops. Solar-powered functionality extends its reach to remote, off-grid breeding locations, enabling sustainable beekeeping even in biodiversity-rich areas.

Aligned with key themes of productivity, resource efficiency, and sustainability, the AI-powered mating nuc supports regenerative agricultural practices by reducing reliance on imported queens, strengthening local ecosystems, and enhancing supply chain resilience. This innovation fosters pollinator health, a cornerstone of food security and biodiversity.

More than a tool, the AI-powered mating nuc embodies a vision for sustainable agriculture. It empowers beekeepers with precision and efficiency, contributing to a resilient food system while promoting environmental stewardship. This project is not just about technology---it's about creating a future where agriculture and nature thrive together.